University of Ulster and Chroma Lighting (NI) Limited

To develop an affective computing platform to support people with dementia. This platform has the goal to sense behavioural expressions and alter environmental factors in order to reduce stress and increase overall wellbeing.